An Innovative and Personalised Physiotherapy Exercise Technique Feedback Application Using Computer Vision Algorithms

Atlas AI (Atlas) is a UK fitness tech SME developing the first AI trainer to provide technique feedback and coaching for at-home physiotherapy exercises and provide real-time feedback. Utilising innovative computer vision algorithms to analyse video data from a conventional webcam, Atlas's AI trainer tracks the movements completed and how well they have been performed.